Aston University and Intercity Technology Limited KTP 24_25 R1

To develop an innovative Cyber Assessment Framework utilising Generative Artificial Intelligence to create an holistic approach to cyber risk that is adaptable to the needs of business and accessible to non-technical business leaders and safeguard essential business functions against evolving threats.